Developer Security Essentials – Empowering Software Development Teams to Write Secure Code

Our vision is to empower every software development team in the UK to make a substantial improvement in the security of the software they
produce.

This project will commercialise the successful Developer Security Essentials package of workshops for software development teams: creating,
monetising and marketing a version that can be used without direct support from the researchers. Further work will create a consultancy franchise
and a 'solo practitioner' version to be used online.